Adaptive Learning Engine for Immersive Experiences

Immersive Reality (IR) is transforming the world of advertising and marketing. However, briefs require quick turnarounds and rarely include budgets for research and development (R&D) to assess the impact on consumers of our products. Creative decisions inevitably are based on personal experience and common sense and are often "one size fits all". This lack of personalisation does not meet the diverse needs and preferences of users, decreasing:

* Engagement
* Effectiveness
* Satisfaction

Without best practice guidelines this affects stakeholders at all levels within the industry including:

* Clients
* Agency creative directors
* Designers and developers
* End users

Our solution is to create a scalable backend infrastructure that drives an adaptive immersive environment where the experience responds to users' goals, preferences, knowledge, capabilities, performance and needs:

* Prior to experience - updating user profile information prior to use creating more personalised experiences using prior knowledge, preferences, goals and experience
* During the experience -- collecting real time task performance measures to provide adaptations on controlled elements of the immersive experience based on the users' capabilities and performance to adjust feedback content, type and timing

We will then test this on our own product using a double diamond R&D approach in preparation for commercialisation to the creative market.